Promoting resilience of UK tree species to novel pests and pathogens: ecological and evolutionary solutions (PROTREE).

Technical abstract
The project will take advantage of existing experimental resources that the consortium has been building for the past few years. These include living experiments (a reciprocal transplant experiment on 3 contrasting sites including 21 native provenances; a glasshouse provenance-progeny trial; field provenance-progeny and provenance trials) and genetic and genomic resources (a large database of mutations across the Scots pine genome and capability for high-throughput genotyping; reference genome for Dothistroma; genetic markers for Dothistroma and pine tree Lappet moth). These existing resources will be made available to the project at no cost.

We will assess distribution and variation in the threat organisms using surveys and genotyping, and study pathogen evolution by characterising genetic changes in samples from different populations. We will assess variation in the host using population genomics (high-density genotyping of samples from multiple populations in trials) and quantitative genetics (analysis of variation in phenotypic traits and extended phenotype - resistance, phenology, morphology, needle chemistry, needle endophyte community). Data from the biological studies will be unified in a spatially-structured database and used, with data on distribution, density and regeneration rates to model the introduction and spread of threat organisms and their interaction with a variable pine population. The models will be used to test scenarios for management change that emerge from stakeholder interactions.

We will use workshops, semi-structured interviews and focus groups with stakeholders (identified through stakeholder analysis) to identify, test and refine options for building resilient pine populations. This will be a dynamic process, with ongoing interaction between natural and social scientists in the consortium, and with stakeholders. Finally, we will create a template for extending the analysis to other tree species.

Potential impact
See main sections of proposal submitted by CEH